Beer-Food Pairing

ALL BEER is working with University of Nottingham Faculty of Food Science on a research project to examine the links between sensory evaluation of flavour in beer and in food with a view to developing techniques to predict optimum beer and food pairings.